High Accuracy Thermal Perfusion Mapping

This industrial research project aims to deliver a working prototype, high accuracy thermal perfusion mapping instrument, for measuring blood perfusion levels in patient's feet. The aim is to provide a more accurate reliable technique to replace ankle-brachial pressure index (ABPI) method for PAD screening and improve outcomes and reduce re-admissions for chronic limb-threatening lower limb ischemia revascularisation procedures such as endovascular treatments (eg. angioplasty/stent) or bypass surgery.